Fred and Bex Fruit Vinegars

Fred and Bex Fruit Vinegars are homemade in Lincolnshire, using whole fruit, sugar and white wine vinegar.
A fantastic fruity vinegar. Use in sweet or savoury dishes, salad dressings, pour over batter puddings, add to summer drinks or splash into hot toddies.
Just delicious.